Novel Software Solution for Improving Medical Adherence & Clinical Care in the Pharmacy Sector

Two innovative healthcare software companies have created a novel digital health concept to increase the level of medical compliance for patients, efficiency of pharmacy clinical services and support pharmacies in becoming first-line clinical providers. The lead applicant has a personal health management solution (Healthera), while the second applicant (not grant recipients due to their company size) provides patient medical records solutions that are used by half of all pharmacies in the UK pharmacy sector (Cegedim Rx). The teams primary challenge is on the realisation of solutions that support the timely intake of medicine, ordering of prescriptions, and access to pharmacies for clinical advice and support. The challenge, and the subject of this proposal, is to develop an advanced hybrid solution that is able to improve adherence of medication and improve the overall operational efficiency of pharmacy’s clinical service delivery process. The enclosed project will conduct a pilot study of the novel digital health solution with an aim of generating quantified economic/healthcare savings for dissemination to respective clinical commissioning groups. The proposed pilot study will include test and control arms to ensure the pilot software trial provides the most robust examination of the novel dispensing and medication management solution. Evaluation of the pilot study will be conducted by impartial experts in healthcare operational/organisational efficiency.